ElectroRoad

The ElectroRoad project is a comprehensive study of an innovative Electric Road System (ERS) applied to 44tonne Heavy Goods Vehicles as a cost effective and feasible solution for Zero Emission Road Freight.

ElectroRoad involves world-class experts in their fields and assesses all the factors necessary...

* technology
* safety
* regulations
* costs and benefits

...and provides detailed proposals for a long-term, large scale, fleet demonstration on UK roads, and how this trial would be monitored and evaluated.